Video Monitoring Proof of Market Project (VMPOM)

Xylostream Technology (XTL) has identified other areas where its core technology offer
across three domains of expertise can be applied in the professional Video Monitoring market.
XTL believes that the Video Monitoring market, in its various guises, will ultimately migrate
with an evolutionary approach to Ultra High Definition (UHD) for improved image
resolution, to High Efficiency Video Coding (HEVC) for improved network efficiency, and to
more targeted video processing solutions to increase levels of automation.
XTL plans to investigate the possibility of a more rapid transition in the Video Monitoring
Proof of Market project (VMPOM). This project is based on the hypothesis that XTL can
bring significant technological advantage to the video monitoring market and then take
commercial advantage of the opportunity created.